University of Portsmouth And Lane Telecommunications Limited

To embed the capability to develop software meeting the emerging demands of clinical communication and workflow between care sectors in UK healthcare.